Daybreak

Riding Sunbeams Limited is a highly-innovative start-up focused on decarbonisation of the railway industry through connecting renewable energy directly into the railway power supply network. We were the first to achieve this globally through our pioneering FOAK 2019 project, which connected solar energy directly into Direct-Current, third rail powered railways, in conjunction with Network Rail at their Aldershot site. The project was a huge success with George Freeman, Minister for State at Department for Transport visiting the site in Jan 2020. This project will build on our success to date and develop a first of a kind direct connection between renewable generation and Alternating Current overhead line powered rail traction systems (which form two thirds of the railway system). We are passionate about decarbonisation of the railway, whereby ensuring that the UK has a truly green transport solutions is a key tenet of meeting our net zero carbon obligations. Furthermore, our innovation has deep social benefits as it leverages community energy projects to generate the energy required to meeting the substantial demand of the railway system. This 9-month project will serve to develop a demonstrator site, with the aim of developing a market-ready solution that can be widely deployed through rapid scale-up post project, ensuring a greener, cheaper and socially beneficial transport solution.